https://ecoburialchambers.co.uk

[Greener][0] [Beyond Life][0]rnrnA 'greener beyond life' solution for an industry as old and constant as humankind itself.rnrn[0]: https://ecoburialchambers.co.uk/net-zero/changing-demand-for-eco/